Dynamic Modality Integration in Foundation Models

Multimodal foundation models can process multiple modalities - e.g. images, audio, and time series data - in addition to text. Nonetheless, these models fail to cover all possible modalities due to the ever-evolving nature and abundance of modalities. Moreover, current modality integration paradigms require significant amount of paired or labelled data, obstructing the integration of low-resource modalities (e.g. satellite images, modalities, sensor data). Therefore, dynamically integrating modalities into multimodal foundation models in efficient and effective ways is a crucial open question. During my PhD, I will investigate the most performant and most efficient ways to integrate new modalities and tools into foundation models. These investigations consist of sample-efficient integration of low-resource modality encoders into large language models, latent integration of AI tools to multimodal foundation models, and using emerging byte-level language models for seamless integration of new modalities.